Secure distributed edge storage to minimise network traffic

To deliver a platform to provide quantum-secure, redundant, scalable edge storage to minimise costs, congestion and emissions from data transfer.

It is accepted that data at rest consumes far less power and cost than data in motion. So ideally, all data would be stored as close to the consumers of that data as possible. This way access would entail the minimum of network traffic (Andrae, A, & Elder, T 2015).

In the case of high-volume content, like popular streamed video, intermediary providers called Content Distribution Networks (CDNs) solve this problem. They run large networks of computers much closer to end-users to provide a local cached copy of the media so that it can be provided to users without generating traffic. Instead, the video streams from a nearby "edge" server, such that 252 Exa-bytes a month, or 72% of all internet traffic, is between these local caches and end users and never has to be transmitted long-distance.

However, this approach cannot currently be applied to data that is less popular, is private/sensitive, or valuable as each additional copy around the internet provides an attack surface and a new potential point of failure. For these reasons such assets are predominantly supplied from a central data center that serves an entire continent.

This project will allow a much wider range of digital assets to be stored permanently close to users, minimising the amount of traffic across the trunk connections of the internet and minimising the costs and emissions from this transmission. This is possible because the Umbra technology ensures that the asset is stored across a number of edge storage nodes, providing faster access and, thanks to the mathematics employed, much greater levels of security, such that each unit of storage can be proven mathematically to be undecryptable, regardless of future improvements in hacking approaches, including quantum computing, new decryption algorithms and backdoors.

If successful, there is the potential to halve network backbone traffic, increase data security and resilience, and reduce network delays.